A radical re-imagining of our cities for people and the environment: modelling the health, nutritional and environmental potential from cutting 90% of

This PhD will model the environmental and health impacts of massively reduced car ownership in Edinburgh, & map findings with decision-makers to facilitate policy change